An Augmented Reality Teaching Platform for Physical and Interactive Remote Learning

The COVID-19 pandemic has had and continues to have a considerable impact on academic and educational organisations such as schools, colleges and universities. Existing students are having to continue their studies online, and the admissions for new students are likely to be significantly affected, at least for the upcoming academic year. In the case of universities, this represents a significant portion of their student fees income.

While some teaching has moved remotely, there are many areas of education and teaching that rely on physical equipment, laboratories or teaching spaces that cannot be replicated online.

This project will develop a platform on which teaching in these areas can be performed remotely through the use of Augmented Reality (AR) and Virtual Reality hardware. Specifically, we will:

* Implement a system that allows the management of remote learning sessions on AR and VR devices.
* Focus on a particular area of teaching that has been impacted as a result of the move to remote learning during the COVID-19 pandemic.
* Develop a proof-of-concept tutorial session, representing part of a short course, within our chosen teaching area.
* Work with academic institutions to deploy these proof of concept scenarios within the 2020/2021 academic year.